University of the West of Scotland and Aldomak Limited KTP 24_25 R4

To streamline and automate existing manufacturing, business processes and management systems, maximising productivity and providing a platform for accelerated growth.